UbiquiSon - Ubiquitous ultrasound; machines within the reach of every clinician, all the time.

The UbiquiSon project is about realising the enticing prospect of ubiquitous ultrasound - putting ultrasound within the reach of every clinician, all the time. In essence the goal is to produce low-cost, highly portably devices that are capable of generating the high quality images that clinicians need and desire, with significant benefit in a wide range of clinical settings. Four clinical impacts of ubiquitous ultrasound have been identified: (1) Faster access to ultrasound; (2) Broader access to ultrasound; (3) Reduced clinical risk and (4) Change in clinical behaviour. The expectation is that this will lead to both improved patient care and substantial healthcare efficiency improvements. The cost of these innovative ultrasound machines will be low enough to make their purchases part of discretionary spend. The proprietary SmartUS technology is what makes this leap feasible.